Aerosol pollution impacts on climate projections

The Met Office is tasked with providing up to date information on how climate change will impact the UK. A key part of this task is understanding and exploring current uncertainties in climate processes and what they imply for projected future climate. This PhD project will explore and quantify the effect of large uncertainties related to how aerosol pollution affects climate.

The Intergovernmental Panel on Climate Change estimates that changes in aerosols over the industrial period have caused a radiative forcing of between -0.1 to -2 W/m2. This large cooling effect is comparable in magnitude to the warming effect of greenhouse gases, so aerosol pollution is a major driver of climate change. The uncertainty surrounding aerosols influences future climate projections in two ways. First, it influences how well we understand simulated historical climate, which directly affects our confidence in future projections. Second, there are likely to be rapid reductions in aerosol pollution over the next 2-4 decades, which will strongly influence how the warming will accelerate.

The project will use large ensembles of model simulations combined with extensive observational data from ground sites, ships, aircraft and satellites to narrow the uncertainty in model simulations and climate projections.

This is a collaborative project with the Met Office "Understanding Climate Change" department, co-supervised by Dr Ben Booth. The project would suit students who are interested in pursuing a career in climate sciences, as well as maths and computing students who want to apply their skills to challenging new problems.
The main research question are:

1) What are the main causes of uncertainty in aerosol effects on regional and global climate?
2) How much can the uncertainty realistically be reduced by constraining aerosol and cloud model processes using observations?
3) What effect does narrowing the range of aerosol forcing considered plausible imply for future projections? Are some of the projected changes more plausible than others?

The research is related to the next update of the UK Climate Projections in 2018 (UK18). The Met Office will release climate data that will inform the UK's 3rd national Climate Change Risk Assessment. The project will provide a wider context on the plausibility of the range of aerosol processes in the UK18 projections, and identify model-observed comparisons that can be used in updates to projections beyond 2018.